Smart Recycling Units

As a company our aim is to change how humans use rubbish. Humans throw huge amounts of so-called 'rubbish' every day, however that rubbish is actually a raw material, a commodity. We want to encourage recycling at commercial companies, at large scale retail collection points (similar to a supermarket car park recycling area), and in the home. Our innovation voucher will be spent designing Smart Recycling Units, we will use the funds to consult electronic and ergonomic designers to advise on & help design the units